HueyCore Client Portal & Dev Ops System

The HueyCore Client Portal & Dev Ops System is the next evolution in our Smart Porting powered by HueyCoreTM service. While HueyCore already makes the development process of porting more efficient, predictable and cost effective, the Client Portal & Dev Ops System will streamline the operational side of the porting process. It will allow our publishing clients to manage metadata assets and to kick-off builds, and will allow both publishers and QA partners to access builds remotely and securely. It will also save our programmers time by providing fast, remote access to development hardware and powerful build servers.